Representation and perceptions of disability with the Global Disability Innovation Hub

This project aims to explore the cultural factors that affect the perceptions of people toward disability and the impact of such attitudes on disabled people.
While the general perception of people towards disability has evolved in recent years, there are negative stereotypes that are reinforced by incomplete or incorrect information in the media. This research will initially focus on highlighting these stereotypes in printed and online media - qualitiative and quantitative methods will then be used to analyse how disability is reported, what cultural and political factors influence this and how such reporting might impact on perceptions of people with disabilities. Emotional responses will also be studied using a range of methods including machine learning of facial expressions and posture - studies will involve people with disabilities as well as those without.
It is hoped that this research will create awareness about disability in different cultural settings by understanding the impact of positive and negative media representation on people with disabilities and society as a whole.